Automated spiral wound pipe for large scale applications

This project investigates the feasibility of advanced spiral wound steel strip technology for large diameter

pipelines for the transport of energy in gas or liquid form. Advances in steel metallurgy and automated process

controls combined with an innovative patented interlock offer a new approach with the potential to halve total

pipeline costs and dramatically reduce emissions. PIpeline networks are key enabling infrastructure for energy

transport and more cost effective than other methods with less environmental impact.

The project will bring together advanced finite element analysis methods , composite engineering concepts,

advanced steel roll forming and winding technologies to bear on onshore pipeline engineering - which has not

changed radically for 75 years